Developing MiHealth - an AI-driven self-care tool for the management of long-term conditions

Selfily (previously miHealth) is a digital self-care tool for the management of breast cancer developed by My Intelligent Health Ltd. Our vision is to empower patients and healthcare providers with a patient-centric platform that enables condition tracking across several key metrics and provides personalised and clinically validated advice, including via patient-friendly videos.

The main objective of this project is to develop Selfily as a web app for healthcare providers and pharmaceutical companies to monitor and track patient outcomes for research and delivery of value-based healthcare. By focusing solely on breast cancer, we aim to provide a more targeted and effective tool for patients and healthcare providers.

Our main focus areas include developing a patient-centric web app for structured patient-reported outcome measurements, developing a web app for health providers, providing AI-driven data analytics for breast cancer, and collaborating with healthcare providers to improve patient outcomes and reduce healthcare costs. We will also continue to enhance the features of Selfily to provide patients with more personalised and clinically validated advice and self-care plans.

Selfily is innovative because it is a patient-centric, AI-driven platform that enables condition tracking and provides personalised and clinically validated advice. Our platform is designed to empower patients and healthcare providers with valuable insights into patient outcomes, which can be used to improve patient care and reduce healthcare costs.